Investigating how transcription and DNA replication are coordinated in mammals

All the genetic information required to build a human is stored in 2m of DNA, in each cell of our body. The DNA is organised in thousands of functional units, the genes, many of which are constantly transcribed into RNA, to make proteins. The DNA also needs to be copied, or replicated, to grow a 37 trillion-cell human body from a single cell. How do DNA replication and transcription manage to coexist without interfering with each other? We hypothesise the existence of a mechanism separating the two processes in space and time to avoid the physical collision of the replication and transcription machineries. To test our hypothesis, the first step is to map exactly where the two machineries normally sit on the DNA, at any given time. Until recently, we did not have the necessary technical resolution to create a meaningful map and we had only very low-resolution imaging data that told us that the transcription and replication machineries are separated in space. The development in the last three years of new genome-wide approaches finally provides us with the tools to establish their exact location at high temporal and spatial resolution. We will therefore map the position of the replication forks and the transcription machinery and create an open resource to enable user-friendly access to our results. This will maximise the value of our research, extending it to the entire scientific community. Our preliminary data suggest that one specific pathway that controls DNA replication in time and space, the DNA replication-timing program, is implicated in maintaining transcription and replication separation. We will perturb this pathway and determine the effects on the reciprocal position of transcription and replication machineries at high resolution. Finally, it is already known that conflicts between transcription and replication destabilise the genome and can contribute to neurodegenerative diseases and cancer. We will establish if the cells where we have eliminated the DNA replication-timing program indeed undergo genome destabilisation due to transcription-replication conflicts. The significance of this project is therefore three-fold. Firstly, by leveraging the most recent technological developments, our results will enable for the first time a genome-wide integrated vision of transcription and replication. Secondly, we will reveal a key biological principle, discovering a molecular mechanism that preserves genome stability, potentially in all eukaryotes. Thirdly, our data will provide a new molecular understanding of the events that lead to genome instability, thus potentially paving the way to new therapeutic approaches in the future.

Our proposal aligns therefore with objective 3.2 of the BBSRC strategic plan "Understanding the rules of life".